Queenship in the Golden Age of Prague, 1346-1378

Although the study of queenship is now well-established in medieval political and cultural history, Bohemian queens have received little scholarly attention. And although evidence suggests the wives of Charles IV of Bohemia (1316-78)-Blanche of Valois, Anne of the Palatinate, Anne of Swidnica, and Elizabeth of Pomerania-wielded political authority and were significant cultural patrons, existing studies overlook their contributions.. My thesis will challenge the patriarchal narrative of these queens' inconsequence, enriching our understanding of the Bohemian court and monarchy, and shedding light upon the horizons of agency of late-medieval queens. It will demonstrate the value of examining gender in history, while redressing the relative exclusion of Central/Eastern European material from English-language historical scholarship, and thereby provide a more geographically inclusive view of history and a more accurate understanding of women in power. My thesis will analyse the queens' cultural influence, and then assess their political authority.
I will investigate the queens' religious patronage by investigating donations, foundations, art, pilgrimages, and literature. Sources have survived particularly well for Anne of Swidnica, indicating she was an audience of vernacular religious literature. Extensive research has been undertaken on Charles' promotion of his lineage to enhance his dynasty's prestige, particularly through artwork. I will correct the neglect of the queens' contributions, and thereby also provide additional insights into their devotion.
Furthermore, these queens ruled during a period of exciting literary transformations in Bohemia, when their court promoted vernacular literature in Czech and German and made its first contacts with humanism. The queens have been presented as merely passive recipients rather than active literary patrons, despite evidence to the contrary. In order to investigate the queens' intellectual lives, I will consult manuscripts circulating in the Empire and Bohemia, correspondence between humanists and the Prague court, and make comparisons with the libraries of other contemporary European queens.
How much power Charles's queens could wield remains unclear, and it probably varied among them. While all four were Queen of Bohemia and Queen of the Romans, two were Holy Roman Empress, and may therefore have anticipated a wider frame of authority than Bohemia. I will explore how these variations affected their authority, how the growth of their authority manifested, and how it interacted with Charles's symbolic and informal power as emperor. I will also examine how Charles's ill-health and travels presented opportunities for his queens to strengthen their authority. By examining these issues on the basis of the surviving charters, wills, seals, and financial records, I will determine and compare the traditional limits of the consort's office to the queens' power and assess what resources were at their disposal. I will also assess the informal authority they wielded over Charles or were perceived to possess by their contemporaries.
In addition, the queens' authority was not only expressed in written works, but also in art. The dynasty was depicted at an unprecedented rate during Charles's reign and a dozen images of his queens survived. I will recover additional images from foundation charters and eye-witness descriptions. These images have not been examined as tools for understanding the queens' political authority, nor compared to hagiographic and literary depictions of consorts. This omission is striking given the centrality of images in dynastic propaganda. I will analyse them to understand better the expression of female authority and the expectations this created for Bohemian queenship. Ultimately, my research will determine the impact of the queens' authority and cultural activities and contribute to placing queenship at the centre of studies of late medieval power.